Birmingham City University and Neuteq Europe Limited KTP 24_25 R5

To improve and expand a range of laser marking equipment for identification and traceability, add integration with image processing for product inspection, and optimise manufacturing processes.